CHAMAELEON

Jaguar Land Rover is leading a consortium of UK technology companies and universities to develop world-

beating new lightweight vehicle technology. New materials and manufacturing technologies will be designed

to reduce pollution with no compromise on premium vehicle performance and Jaguar Land Rover plan to

integrate the technology and deploy it on future generations of exciting new cars and SUVs.

Each innovation alone does not deliver sufficient improvement to justify the high cost of investment and

innovation to such high technical standards but, collectively, with backing from Jaguar Land Rover, project

partners and with Government support, there is a package of innovation that can beat the best other

countries have to offer. The technology is expected to draw inward investment into the UK, develop new

components with a minimum 10-year expected manufacturing life span, embed new skills into the UK's

supply chain, and create and protect UK jobs in engineering and manufacturing